Smart Hazards

Smart Hazards is an intelligent safety tracking and detection platform designed to make construction sites safer, smarter, and more efficient.

Construction is one of the world’s highest-risk sectors, where accidents can result in serious injuries, fatalities, and costly project delays. Traditional, paper-based safety methods are slow, fragmented, and fail to provide the real-time insights needed to prevent incidents.

Smart Hazards changes that. Harnessing AI, Augmented Reality (AR), and Internet of Things (IoT) technology, the platform delivers real-time hazard detection, proactive alerts, and on-the-go safety reporting. From monitoring worker fatigue and environmental risks to projecting AR safety information directly into the work environment, Smart Hazards helps teams move from reactive responses to proactive prevention.

The result is fewer accidents, safer teams, and more efficient operations. By reducing risks, streamlining workflows, and delivering data-driven insights, Smart Hazards empowers construction companies to protect their workforce, improve performance, and save costs.

Beyond individual projects, the platform also supports regional growth. In Coventry and Warwickshire, Smart Hazards will drive innovation in immersive and creative technologies, creating jobs, attracting investment, and strengthening the local innovation ecosystem.